Domestic Energy Storage - Piolet Project - A2

The Vision for our company is to develop new innovations that can provide a contribution to the global fight against climate change.

One of the innovations Heptron have been developing is an energy storage system which is based on composite flywheels.

Our flywheels levitate on dynamic magnetic fields and rotate within a vacuum chamber.

The UK patent office spent twelve months carrying out international searches before granting our patents. We therefore believe that this innovation has never been developed anywhere in the world before now. The development of this innovation will be another first for the UK.

We are developing our flywheels at different scales our ultimate aim is to build very large flywheel from which will provide the ability to store very large amounts of power very quickly.

This project is focused on our smallest version of our flywheel which has been designed for use in domestic dwellings. The flywheel will be installed on a new domestic property where construction has already begun.

The main aim of the project is to obtain MCS Product Certification for the domestic version of our new flywheel energy storage system.